Making vitamin H sustainable - developing biotin overproduction approaches

My research aims to create a functional and improved BioB enzyme to overall improve the production of biotin. My objectives are to create variants of BioB enzyme that have a faster turnover rate than existing E. coli BioB and allow us to overcome the first kinetic bottleneck in the biotin biosynthesis pathway. The ways in which I hope to achieve this is through rational design create mutants of this enzyme in E. coli. This will enable me confirm the range of impact that may be accessible in the natural enzymes and the role of these residues on the reactivity.